Prediction and testing of self-assembled aggregates for flexible devices

The studentship will involve developing computational prediction models where one can input desired criteria for a material which will provide target organic molecules. The project involves collecting the experimental data used to develop and build the models and then testing the models made.